Trakeo specialist mass balance administration and performance solution for bio-fuel and palm oil supply chains proof of market

To
establish market demand, technical appropriateness and the overall feasibility of a
virtualization tool for mixed liquid supply chains and renewable energy production. Such a
tool will mine and profile supply chain transaction data to model a virtual segregation of
consignments defined by various non-physical characteristics in a physically mixed supply
chain.